Advanced Manufacturing of a Large Scale Hydrogen Fuel Cell

This research project will use Atomik's solution focussed principles to design, build and test an additive manufacturing machine capable of printing large hydrogen fuel cell parts for marine applications.
The fuel cell components for this project will be specified by Alkaline Fuel Cell company Cygnus Atratus that believes it is the only company capable of delivering large scale electrodes greater than a m2. The project intends to provide a machine that can manufacture those parts with minimum waste, cost and environmental impact. The parts will then be assembled and tested by Cygnus Atratus, to create the worlds largest fuel cell, with applications across a range of sectors. This would effectively create a step change in medium scale energy generation, including maritime, rail, agriculture local and remote communities